To investigate the use of AI techniques to augment the the role of legal professionals during negotiation

"This project is to investigate the application of AI techniques to the analysis of conversational data, to augment the role of legal professionals during any discussion, negotiation or dispute resolution. transparently will focus initially on family law, specifically the support of all processes relating to separation and divorce.

The project will investigate and seek to gain the know-how, to enable future tools to be developed to support next generation services; a machine-supported 'second opinion', during emotional and difficult negotiations. The intention is to remove potential bias and offer greater transparency in legal decision making.

The company is passionate about promoting integrity and removing conflict and acrimony wherever possible; particularly to reduce the need for matters to be resolved in court."